Exploring the overlap between neurodevelopmental disorders and traits with adolescent hypomania

Bipolar disorder (BD) is considered a highly heritable chronic psychiatric disease and one of the leading causes of disability worldwide, with 30-50% of the patients, even when asymptomatic, facing psychosocial functioning impairments.

Research suggests that individuals which develop in their childhood symptoms of neurodevelopmental disorders like autism and attention deficit hyperactivity disorder (ADHD) and later in adolescence hypomania traits, may constitute a favorable ground for developing BD's pathology. So, it will be beneficial both scientifically and practically to find what triggers the arrival of BD in these developmental pathways and how all these disorders overlap.

This PhD aims to detect early risk factors of BD in order to
facilitate an appropriate intervention before this disease' onset and towards its progression., using these developmental trajectories.